Market Research for cell-based assays in microfluidic droplets - Drop-Tech

Cell-based assays for single cells currently rely on imaging and thus 'fixing' the cells on a
glass slide, or screening cells by flow cytometry: both techniques damage or even kill the
cells. Droplet technology is becoming attractive because of its inherent sample and cost
savings and microfluidic droplets are particularly suited to isolating single cells into
individual droplets. We believe that repeat analysis of the same cell (different assays or over
time) will provide a new tool for assays that are currently not possible.
Drop-Tech is developing a new laboratory instrument that allows researchers to quickly and
easily encapsulate single cells and conduct multiple experiments on the same cell; this is not
immediately possible with existing technologies. At first, the Drop-Tech platform will enable
critical research for the understanding of cancer and stem cell processes. It will then be
developed into a diagnostic system to screen patient tumour samples, to determine the class
and subclass of cancer, which will help dictate the correct prescription of drug. This will
result in a more efficient first time treatment of patients and significantly reduce costs to the
health system.
We believe this technology should address a real problem in cancer research and diagnostics
and so the aim of this project is to examine the best route for this technology to be brought to
market and to help guide further developments of the system